X-ray Diffraction for Energy and Manufacturing Materials

This proposal seeks investment in key items of experimental equipment to support researchers in the area of structural studies of energy and manufacturing materials.